London Launchpad RACR: a London partnership to build a diverse clinical academic workforce and reduce inequalities

Context and regional partnership
London Launchpad RACR (Launchpad) is a pan-London partnership designed to retain and progress clinical researchers at two career pinch points identified by MRC: the transition after completing a PhD and re-entry to research after training or an extended break. It will support discovery and early translational research within MRC remit, strengthening London’s capacity to deliver world leading health research and benefit patients across diverse communities. It will also improve consistency and fairness of access to regional research opportunity.
Launchpad brings together six London universities led by UCL with NHS trusts, NIHR infrastructure including BRCs, and health charities. The consortium links organisations with differing research capacity so clinicians in smaller, less research active settings can access mentoring, facilities, training and grant development support. Across our partnership there are 1451 clinicians undertaking PhDs and 326 Clinical Lecturers and equivalent NMAHP posts, yet access to post PhD bridging support remains inconsistent across employers and professions.

The challenge this RACR addresses
Launchpad addresses a clear gap between doctoral training and sustainable postdoctoral independence. Many doctors, dentists, nurses, midwives and allied health professionals leave or pause research because they cannot secure salary support, deliverable protected time or structured mentorship while meeting service pressures, training requirements and caring responsibilities. These challenges are amplified in London by high living and caring costs, and by weaker recognition of research in some roles and settings, so short funding gaps can end a research trajectory.
Launchpad complements, rather than duplicates, NIHR Integrated Academic Training, BRC and local bridging schemes by providing a single regional bridge with shared standards and coordinated selection. Fellows will have London wide access to training and infrastructure plus grant writing support and mock panels. RACR funding will be used flexibly to provide short term support, typically 6 to 12 months, aligned to MRC remit from discovery to early translation.

Expected impacts and benefits to clinical researchers
We will support up to 30 postdoctoral clinical academics over 4 years, plus a wider cohort accessing mentoring, training and grant development. Individual support will include bridging fellowships and bursaries, mentoring, targeted help for returners and a carers fund and hardship support to protect research time. We will prioritise clinicians from under-represented groups, those working less than full time, those with caring responsibilities, NMAHPs and those in lower research capacity settings, with at least 25 percent of individual awards ringfenced for NMAHPs.

We expect improved progression, measured through major personal fellowship submissions within 18 months, conversion to major awards or externally funded research active roles within 36 months, and retention in research at 1 and 3 years post support. We will also monitor cohort diversity, cross organisation mobility, and delivery of protected time in practice.

How we will manage the award and share best practice
UCL will hold and manage the award. Delivery will be overseen by a cross institutional Steering Group with NHS, university, EDI and early career representation, supported by transparent selection processes and a shared dataset tracking applications, awards, protected time delivery and outcomes. Best practice will be shared through protected time templates and escalation routes, standard development plans with fellowship milestones, and guidance for supervisors and clinical managers supporting less than full time working and returners, disseminated through events, case studies and workshops with UKRI, NIHR and other RACR regions.